Health Beliefs, Networks and Inference

This project explores how we can use partial information about the co-ordinates of individuals in a social space, partial information about which individuals share social connections and partial information about health-related behaviour to select parameters both for health belief-processes on graphs and to establish the form of the graph ensembles themselves. This will then allow us to design optimal interventions to tackle problematic health behaviour.

This research will be linked to the EPSRC Centre for the Mathematics of Precision Healthcare, the London School of Hygiene and Tropical Medicine

The project is linked to strategic themes in mathematical sciences, digital economy and healthcare technologies. Linked research areas are Artificial Intelligence technologies, Mathematical Biology, Operational Research, Statistics and applied probability.